DiRAC-3 Operations 2019-2022 - Cambridge [2020-06 resubmission]

DiRAC-3 Operations 2019-2022 resubmission; This is an administrative resubmission to replace ST/S003800/1 which has already been peer-reviewed.